LightWeeder by Earth Rover: eye-safe, carbon and chemical-free light weeding for speciality crops

This project will develop LightWeeder -- a world-first eye-safe, herbicide-free, carbon neutral, commercially viable light-based weeding system; delivered by lightweight autonomous field robots via UK agri-robotics company Earth Rover (ER).